Intelligent Energy Supply: PassivSystems analysis of market opportunities

PassivSystems is a leading supplier of home energy solutions and services. The growing
market for electric renewable heating solutions and the increasing volumes of renewable
energy generation presents an opportunity for energy suppliers to use the flexibility of
domestic heating demand to match the variability of renewable generation supply. Doing so
would allow energy suppliers to maximise the use of low cost renewable generation and
thereby reduce consumer energy bills. This project will build an operating model of this new
intelligent supply business model to quantify the potential benefits that can be achieved.